Development of ICP-MR-TOF mass spectrometry for expanded pollutant detection for next generation nuclear and clean environment ambitions

Mass spectrometry (MS) is increasingly employed in radionuclide metrology worldwide providing a unique traceability route of radioactivity in applications including nuclear decommissioning, new nuclear technologies, fuel recycling and reprocessing and environmental monitoring. These UK national challenges are NPL priorities and align with the EPSRC research topic of "Nuclear Fission".

At NPL, MS nuclide metrology is pursued by the nuclear metrology and the air quality and aerosol metrology groups. Our work is based on a triple quadrupole mass analyser coupled to an inductive-coupled plasma (ICP) ion source. Despite its great versatility and ease of use, it lacks the mass resolving power (MRP) to separate isobaric and polyatomic interferences. This significantly limits the applicability of this technique. Other commercially available instruments can reach MRP of 10,000, but this is also insufficient. This project will build a mass spectrometer based on a multi-reflection time of flight (MR-TOF) analyser in collaboration with RIKEN, Japan.

MR-TOF uses the traditional time-of-flight technique to measure mass, however, ions are trapped between two electrostatics mirrors; multiple reflections result in a flight path that can be 1000 times longer than the instrument length. Such long flight path translates into very high resolving power of up to a million. Development of MR-TOF for radioisotope metrology has recently been boosted by installations at large radioactive beam facilities for precision mass measurements and isobaric purification of radioactive beams for nuclear structure and nuclear astrophysics applications. The aim of this PhD project is to use a RIKEN existing MR-TOF as a starting point to realise a prototype of ICP-MRTOF-MS instrument that can then be replicated at NPL. The student will also participate in the RIKEN mass measurement program, which will allow NPL to expand our current mass spectroscopy expertise.